Cars-as-Infrastructure

The project is a highly innovative feasibility study which focuses on the zero-carbon society and enhancing the building infrastructure by linking the buildings with the modern zero-carbon vehicles. The feasibility study will be around design and development of concepts regarding how this idea can be transformed into reality. The outcome of this feasibility study will be a) detailed concept of the car as infrastructure concept b) identification of key technological challenges and barriers and development of a technology roadmap, which will be needed to further realise the concept and c) market research of the existing market and supply chains to support this vision and the indication of the market gaps and a detailed SWOT analysis of the car to infrastructure vision in consultation with industry experts. The feasibility will be carried out by one research organisation and two SMEs. Arcola will bring in extensive knowledge in the area of fuel cell integration (e.g. lighting and light vehicles). The High Speed Sustainable Manufacturing Institute (HSSMI) has extensive experience in developing control systems, developing technology roadmaps and design for manufacturing. E4tech will support the project with its extensive knowledge in Innovation management and the development of new business and technological concepts for innovative markets.